Aerospace Engineering (PhD)

"The transportation technology has greatly advanced in the past two decades, leading to rapid development in the area of Urban Air Mobility (UAM), which sees the unmanned aerial vehicles and short-haul electric aircrafts to gradually become an integral part of our daily life. Multi-rotor propulsion system is recognised as a pre-requisite to such extensive deployment of the smart urban air mobility concept. However, the aerodynamics and noise charactersitics of multi-rotor configuration has been less well understood in the research community, which will hamper the fast-pace growth in UAM. This proposed research project aims to focus on the flow interactions associated with the multiple rotors, as well as their influence on the aerodynamically generated noise by implementing experimental measurements. The layout and placement of a single installed propeller as well as potential
control strategies will first be investigated to understand the complex flow fields and
acoustic interaction inherent to these configurations. Subsequently, the techniques will
be extended to distributed propulsion to advance our understanding of the flow dynamics
and aeroacoustic characteristics of the DP, contributing to more efficient and quieter
design of propulsion system in next-generation aircraft"